An innovative high-fidelity XR avatar to enable effective learning outcomes, reducing training budgets by up to 40% per year

Metaverse-VR is a UK-based immersive technology SME with a core project team of Paul Pine (CTO), Charlotte Rhodes (Lead Engineer), Neil Sutton (Project Manager), Robbie Baillie (Capability Lead) and Anthony Drummond (Requirements/Acceptance Lead).

The worldwide virtual-humans market is booming, with projections indicating growth from £9Bn in 2021 to £352Bn by 2031\. Currently, the market is dominated by a few companies offering two-dimensional avatars that can replicate human behaviors. However, there is now an opportunity for more advanced, interactive avatars that could help major prime companies and large organisations such as Capita, SERCO and Government departments to reduce their personnel and training costs. Analysis has shown that a 10% reduction in attrition rates could lead to a significant cost-saving of £20M. With this technology, organisations could benefit from a more immersive and engaging experience for their customers.

To solve this unmet need, Metaverse-VR is developing a high-fidelity Extended Reality (XR) avatar (EnvisionAI) with a coaching, emotional and ethical model based on Al algorithms/databases to enable effective learning outcomes.

Metaverse-VR's innovation will provide tailored learning avatars for training with the potential to reduce military and private sector training budgets by up to 40% per year. Current research has also shown enormous benefits to MOD projects in time savings (30-40%). Further product extension into social healthcare could reduce health costs and improve the quality of for vulnerable individuals. Metaverse-VR will leverage the advantages of Al to revolutionise learning and engagement. The project directly aligns with the UK Science and TechnologyFramework, the UK Al Strategy and Al Standards Hub to boost investment in technology R&D and create a world-class workforce.